AI-PDP

Vivan Therapeutics offers personalised cancer therapeutics to patients based on their tumour genetics. For each patient, we build an army of 500,000 genetically matched fruit fly model of the tumour, which is used for large-scale drug screening to find novel & effective drug combinations. This is the only platform allowing personalised in vivo high-throughput drug screenings, & we have used it to define treatments for difficult cancers with combinations of approved drugs.Nearly all combinations incorporate non-cancer drugs, making them less toxic & more affordable. Using our technology, we will build avatars for 128 genetic signatures (in which nearly 80% of all CRC patients can be allocated) perform drug screenings to generate new therapeutic treatments tailored to each profile. This will generate massive empirical proprietary data that we will use to feed ML algorithms & build a powerful AI-driven digital health tool, which can predict effective treatment options rapidly & affordably.